Genetic and functional analysis of the pathogenesis of ACTH-insensitivity in a patient cohort with late onset disease

Familial Glucocorticoid Deficiency (FGD) is a rare inherited disorder which leads to adrenal failure and hormone deficiency. Our studies have revealed several genes responsible for this disorder which has led to significant advances in the understanding of normal adrenal function. The abnormal genes responsible for approximately 50% of FGD cases have been discovered.
Our proposed research project will attempt to identify new gene(s) involved in this disorder using DNA samples from children and adults with a unique form of late onset FGD.
We hope to clarify the function of the FGD gene and the mechanism by which it causes adrenal failure. It is hoped that this research will not only lead to a better understanding of this rare condition but also potentially uncover novel pathways that are essential for normal adrenal function.

Technical abstract
Familial Glucocorticoid Deficiency (FGD) is a genetically heterogenous disorder characterised by resistance of the adrenal cortex to ACTH leading to isolated glucocorticoid deficiency. The
discovery of causative genes in patients with FGD has provided valuable insights into the
molecular basis of adrenal function and ACTH action. The genetic basis of approximately 50% of
cases of FGD remains unknown.
We have identified a cohort of patients with a unique form of late onset FGD. Whole genome SNP
microarray analysis has revealed 2 loci of interest on chromosomes 4 and 13. Segregation of the
disease with these loci within families was established by genotyping with microsatellite markers.
This research aims to investigate these loci to identify potential novel disease genes involved in MC2R function. I aim to identify candidate genes by selecting those that show adrenal specific expression, followed by a novel screening approach based on siRNA knockdown of the potential candidate genes in adrenal cells. Genes targeted by siRNAs that lead to cells showing a consistently diminished signal will be subjected to detailed sequencing analysis to identify potential disease causing mutations. Further studies aim to elucidate the function of the disease gene and its role in the adrenal cortex.
Ultimately I hope to identify one or two new candidate genes for FGD. It is highly likely that this work would provide further insight to current understanding of adrenocortical function and pathology. Additionally this research has crucial clinical implications beyond this rare autosomal recessive disorder as appears to be the case for the MRAP gene.